Damodi - your personalised mobility assistant

Damodi simplifies business travel with an automated platform, saving time and money. Damodi will book your trips automatically and provide you with a report that captures all the details you need for your travel (i.e., modes, travel times and CO2 emissions).

According to Allied Market Research, the global business travel market was valued at $689.7 billion in 2021 and is projected to reach $2.1 trillion by 2031, growing at a CAGR of 9.5% from 2022 to 2031\. Our platform (Damodi) is well-positioned to capture a significant share of this market.

At Damodi, our mission is to support employers in saving valuable time and boosting productivity by managing the entire process of business trip bookings, research, and refunds. Our objective is to enable people to redirect their attention to activities they find fulfilling, such as spending quality time with loved ones, socializing, and cultivating creativity. Furthermore, we aspire to be a top-notch solution that empowers enterprises to track their emissions and implement measures to diminish them.